Understanding the materials performance of additive manufactured stainless steel components in high temperature water

Austenitic stainless steels and Ni base alloys are extensively used in the primary circuit internals of pressurized water reactors (PWR) due to their high corrosion resistance properties. However, it is also well known that materials processing can have a strong impact on the susceptibility to stress corrosion cracking (SCC) of these materials when exposed in high temperature aqueous environment water coolant under active loading. Historically, components have been manufactured via conventional manufacturing routes, such as forging and welding; however, there is the desire to produce near net shape components via additive manufacturing thanks to the reduce machining costs, more agile manufacturing, and shorter lead times. However, there is currently insufficient knowledge on the impact of the metallurgical quality of the material produced by such processes on the materials performance. It is critical, therefore, to have a fundamental understanding of the relationship between manufacturing via modern near-to-net-shape manufacturing technologies, such as laser powder bed fusion, so that potential degradation caused by changes to current manufacturing practices can be judged. This, in turn, requires a scientifically-based understanding of the various underlying mechanisms influencing/controlling the environmental degradation and their linking to the end effects.
SCC is one of the most insidious forms of materials degradation and its initiation behaviour in as manufactured components are major technical challenges. Although the SCC performance of stainless steels, Ni-base alloys in light water reactors environments has been studied extensively, the SCC data are not available for components produced using near-net-shape technologies.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.